Bacstop

Water Environmental Treatment Ltd (W.E.T), a specialist Legionella and water hygiene
service company, are developing an innovative and intelligent water storage solution in
collaboration with its tank manufacturing business PFG, to prevent the growth of harmful
pathogens commonly present in building water systems.
The project mission is to protect the health of UK, European and the World's citizens from
contaminated water, whilst improving the cost efficiency of managing water compliance for
UK businesses and the public sector.
In Europe, around 330,000 cases of water related disease are reported per year to the WHO
and over 300 cases of the deadly Legionnaires' disease occur in the UK alone.
The costs of H&S compliance and maintaining healthy water systems in the UK is increasing
as legislation becomes more onerous. Current methods of prevention are either labour
intensive using basic technology or at the other end of the scale using high energy capital
equipment or chemicals.
As a result, there is an ever increasing environmental impact as 1000s of water hygiene
engineers travel the UK, water is wasted through cleaning regimes and chemicals are
produced.
An R&D project delivered by W.E.T is to bring together current best practices, existing new
research and leading edge emerging technologies as a means to meet all these challenges
under one cost effective product.
Specifically, W.E.T will use its technical capability, manufacturing facilities and scientific
knowledge to research the use and impact of antimicrobial coatings, anti-stagnation geometry,
material thermal performance and electromagnetic shockwaves at a molecular level to
suppress target pathogens.
The project will evaluate the proposed technologies and provide scientific evidence of their
effectiveness that will subsequently lead to the development of appropriate technologies,
launched into an industry where product design hasn't changed for several decades.